Improving hygiene and safety in informal vegetable value chains in Low- and Middle- Income Communities (LMICs).

In many low- and middle-income cities, (peri-)urban agriculture relies increasingly on diluted raw wastewater as a reliable and cheap source of irrigation water and nutrients. Population growth, urbanisation and water scarcity often leads to faecally contaminated water being the only source available for irrigation and post-harvesting operations. Contaminated water and food are major routes for several diarrhoeal and respiratory diseases, responsible for significant deaths in children under five and economic burdens on some of the most vulnerable communities.

The WHO indicates that managing such "faecal risk" is a cost-effective interim solution, until complete collection and treatment of all faecal effluent is achieved. Their multiple-barrier approach involves all relevant stakeholders selecting a combination of safe practices, to reduce risk to an acceptable level. However, the costs (money, time, and efforts) remain too high and the benefits (generally indirect and undervalued) too low for stakeholders to adopt safe practices.

Adopting safe use of contaminated effluents in informal vegetable value chains is crucial to African cities' food safety and security, but challenges perceptions of both the populations and governments.

This research focuses on case studies where contaminated water is the only source of water for vegetable irrigation in Ghana and South Africa. The study aims to identify 1) the actors and their practices affecting faecal contamination in the informal vegetable value chains, 2) the determinants that lead these actors to perform these practices, and 3) how to encourage the adoption of safe practices.

Discovery interviews will be conducted with the different stakeholders of an informal value chain to gain insights into their characteristics, practices, rationale, and constraints. A Companion Modelling approach (Barreteau & al, 2003) will bring stakeholders together to simulate the system's dynamics through serious games. This posture will allow researchers and participants to better understand the determinants governing the whole value chain (e.g., technical or financial constraints, power games or vested interest).

Results will be analysed to segment the stakeholders and identify priority groups and behaviours to target for greatest impact. They will also inform what functions (e.g., education, incentivisation, coercion) and policy instruments (e.g., social marketing, regulation) to use. The results will also help determine which social- and behaviour-change techniques are most likely to stimulate the adoption of safe practices through the value chain. Serious games will further help introduce and test these components with the stakeholders, to devise locally-relevant strategies to increase improved hygiene and safe practices.

Ultimately, this research seeks to contribute to demonstrating that adapted governance and behaviour change can benefit uptake of the WHO guidelines, such that environmental sanitation and wastewater use in agriculture can be safe, cost-effective options in a wide range of contexts.